Identification of gene clusters for secondary metabolic pathways in plant

Technical abstract
Gene clusters for secondary metabolites in plants determine important crop traits (e.g. pest and disease resistance, production of nutraceutical compounds, etc.). Despite their importance, only a limited number of gene clusters have been characterized so far. In the last few years a large amount of sequence information has become available for plant genomes and transcriptomes, providing the opportunity to identify gene clusters in plant species of agronomical interest and to predict genes for entire new pathways by mining sequence data. The main purpose of this project is to discover and study new gene clusters for the synthesis of secondary metabolites in olive, so contributing to improve our knowledge on the mechanisms that underpin the organization and evolution of plant secondary metabolism. To achieve this, the following specific goals will be pursued:

1) Identifying gene clusters by analysis of co-expressed genes and genome mining;

2) Defining cluster organization and features;

3) Validating the gene clusters.

Expected results are:

- Identification of new gene clusters for secondary metabolic pathways;

- Clarification of cluster organization and features in olive;

- Identification of candidate genes controlling secondary metabolite biosynthesis;

- Functional characterization of selected candidate genes.